A point-of-care assay device integrating diagnosis of respiratory infections with information technology

This proposal seeks funding for assessing the market value and the strategy to market for an
innovative point-of-care assay device concept of minimal complexity designed to enable
individual patients and doctor offices to promptly identify the cause of infectious diseases
while providing wireless connectivity to generate spatial temporal dynamics maps of disease
progression at the population level. The market analysis will assess the need of patients and
doctors for the proposed assay and its suitability for guiding the implementation of
surveillance measures and the mobilization of resources in response to the threats of
epidemics. This assay will have the capability to detect respiratory virus infections,
discriminating different influenza A and B subtypes and respiratory syncytial virus as working
example and first application. The objective is to generate a flexible and effective point-ofcare
assay for the differential diagnosis of major respiratory infections that functions as a
wireless device transmitting the coordinates of assay results to a data-base for monitoring
diseases prevalence in the population. The availability of such an assay will translate into
better and appropriate care for patients and provide national and international public health
agencies with an unprecedented and powerful information technology tool to increase the
surveillance and control capability against infectious diseases epidemics. The proposed work
will transfer idea-design concept into a business plan to identify risks and opportunities as
well as the overall financial need to bring the technology to market. For this purpose we have
planned a number of logically linked and temporally coordinated activities that address the
following objectives: i) set system design and specification; ii) assess and validate business
opportunity; iii) challenge intellectual property position; iv) evaluate different financial
models.